Representation Theory of diagrammatic Hecke category

The project concerns the representation theoretic structure of Elias-Williamson's "diagrammatic Hecke category". The thesis will use explicit combinatorial techniques to deduce the cohomological structure of these categories and to calculate the associated p-Kazhdan-Lusztig polynomials.